Multi-sided Marketplace for Entertainment and Events

Curtain Call is dedicated to creating solutions for the performing arts, entertainment and live events industries whilst supporting a flexible future of work for entertainment-based freelancers and companies.

The proposed project tackles problems that freelancers in this space have faced in the current Covid-19 pandemic.

With the shutting down of theatres, live music venues and events, outdated practices within our industries have been exposed- on both sides of the employment equation. Curtain Call's solution will provide a future of work jobs and talent marketplace for Entertainment and Events where the sourcing, managing and execution of projects can be facilitated - empowering greater career management for freelancers.

As the next generation of talent marketplaces emerge globally, Curtain Call will be a critical tool for getting professionals working in the creative industries to be discovered more easily and back to work efficiently.

The project will be led by Curtain Call founders Matt Humphrey and John Schwab - with nearly 40 years experience within the entertainment sector, producing and working in film, television and theatre.